Selective Robotic Broccoli Harvesting Reducing the Requirement for Seasonal Manual Labour due to COVID 19

The Earth Rover led consortium will build a prototype selective that will contribute to solving the problem of a shortage of seasonal agricultural labour required to pick crops due to COVID-19 travel restrictions and Brexit.

The robots use an AI-powered vision system to select in-spec broccoli and leave crop growing so reducing crop waste.

A gang of three robots can select and cut up to 12 broccoli heads in 5 seconds. The cut heads are passed to a conveyor system mounted on a tractor and packed.

The project will place the UK at the forefront of agricultural robotics and offers the potential to create high-value jobs and valuable export opportunities.